EssNet (Pathfinders)

The EssNet Pathfinder project will develop and deploy Essex Community Energy CIC (ECECIC), a energy services company structured as a social enterprise and designed to support the numerous opportunities for community-based/led energy generation, storage and use which exist across the County of Essex. By deploying new business models and providing expertise services to communities (both domestic and business) ECECIC will enable decarbonisation of the local energy network, increased levels of energy security and a just transition to Net Zero. EssNet Pathfinder fundamentally supports Essex's Net Zero ambitions and will result in benefits to the environment, local businesses, and the residents of Essex. The project is designed to be scalable and replicable and has the potential for positive impact across the UK.